ECLAIR – Enabling CO2 reductions by better bLeed AIR management

With the support of UK Aerospace Technology Institute, a British consortium consisting of Honeywell, National Physical Laboratory, and Alphasense, will bring total cabin air management a big step closer to reality. The innovations from ECLAIR will enable the UK to lead the market in next generation Environmental Control Systems, and the supply of related high quality aerospace graded sensors. These technologies will allow airlines to maintain good cabin air, reduce operational costs and have a significant impact on climate change. The project will result in skills, technology and job creation in the UK aerospace industry.